Expanding functionality of booking system to turn it into a B2B SAAS application, enabling UK festival operators to increase margins by £73 per attendee.

The UK festival industry is huge, with live music contributing £1.1bn to UK GDP, music tourism contributing £4.2bn to the UK economy, and growing at 12.5% p.a.

However, revenue generation tools for the industry are insufficient. Whilst individuals will spend around £350 per trip at festivals, 36% of the revenue is captured by third parties (such as Airbnb & Trainline).

Mainstage will expand existing IP to build a "booking system creator" to enable festivals to sell full travel packages to customers through their own branded booking system.